Enabling Technologies for Sensory Feedback in Next-Generation Assistive Devices

An artificial arm, or prosthesis, is an example of technology that can be used to help somebody perform essential activities of daily living after a serious injury that results in the loss of their arm. Such activities might include eating, washing, opening doors, or shaking hands with a friend. Many artificial arms on the market these days are highly sophisticated, offering individual finger movement, and even movement of segments within a finger, that resemble the natural arm and hand. These prosthetic arms are often controlled by sensing the contractions in the muscles of the remaining arm to which the prosthesis is attached, allowing the user to operate the arm by flexing their muscles. However, one key aspect of artificial arms that is currently missing is the sense of feedback. In other words, the user does not know where the arm is or how wide open the hand is without looking at it, and if a delicate object is picked up, there is no sense of how hard it is being gripped. This leads to slow and awkward use of the artificial arm and prevents its use from becoming truly natural.

The goal of this project is to develop technologies that will enable the next generation of assistive devices to provide truly natural control through enhanced sensory feedback. Our long-term vision is for artificial arms that provide the user with a sense of feedback that recreates the natural feedback associated with a real arm. To enable this level of feedback, we must meet two clear objectives: to generate artificial signals that mimic those of the natural arm and hand, and to provide a means of delivering those signals to the nervous system of a prosthesis user.

These objectives will be achieved by: building new fingertip sensors to give the prosthesis a realistic sense of touch, including pressure, shear and temperature; developing a 'virtual hand' that mimics the nerve impulses that would be produced by a real hand, giving the user a sense of position of an artificial hand; and designing electrodes and a stimulation system that can deliver the simulated nerve impulses directly to the individual's nervous system.

Building this level of feedback into prosthetic devices will enable much higher levels of function to be achieved than is currently possible. Device users would be able to naturally reach out and pick up a glass, for example, whilst maintaining eye contact in a conversation, or pick up an apple without bruising it. This will advance the field of prosthetics, provide enhanced function to prosthesis users and decrease the learning time involved when acquiring a new device.

Potential impact
This work paves the way to restore natural sensation with the development of novel sensors and neuro-biomechanical models that can generate biomimetic sensory feedback signals and electronic systems and neural probes to deliver these signals to the peripheral nervous system.

Society: Nearly 6,000 cases are referred to UK Prosthetic Services every year. In addition to the loss of functionality that losing a limb causes, phantom pain and psychological distress can be severe. The challenge to provide effective prostheses is a recurrent feature of comments from users. It has been a key theme in national reports on prosthetic services in the UK [Chavasse report, 2014] particularly in relation to injured service personnel and survivors of major trauma. These issues are discussed regularly during meetings of the All-Party Parliamentary Limb Loss Group. Beyond prosthetics, loss of sensory integration is widely acknowledged as the major impairment in recovery from musculoskeletal and neurological conditions. In addition, sensory loss contributes to substantial secondary complications of disabling conditions and subsequent disability, such as pressure damage leading to ulcers. The cost to the health service of skin pressure damage is £2.1Bn per year. This is a direct result of people being unable to sense when their skin is at risk of breakdown and includes pressure sores from people inappropriately positioned in beds and chairs. Developing of assistive technologies that can provide sensory feedback to the user will enhance our ability to meet users' needs.

Economy: The results of this project will cement the UK's reputation as the leading location for prosthetic design and manufacture: 3 of 4 major manufacturers of upper- and lower-limb prosthetic limbs are UK-based. The market for advanced prostheses and bionics is growing rapidly. For example, Touch Bionics, UK had a 23% increase in revenues in 2013. Our project will provide significant know-how and novel technologies to help the UK's prosthetics industry stay competitive in a global market. In particular, the project has the potential to open a new era in neural interface manufacturing. In addition, the planned collaboration agreement between project members means that any commercial potential can be rapidly exploited. In addition, technologies that enable delivery of sensory feedback can greatly accelerate recovery and hence reduce NHS costs.

Knowledge: This project will inform the development of a wider range of assistive technology, e.g. smart orthotics and mobility device. For instance, the sensor system developed is the first part of the chain required to generate natural skin-like sensation. The mechanoelectrical transduction methods developed will be scientifically leading and address existing challenges in the filed such as multidirectional force sensing.

In addition, the development of high-resolution flexible microprobe arrays and at the bespoke electronic systems will be of interest of the wider UK neuroscience community. A low-profile implantable recording and stimulation setup will be an exciting alternative to the very expensive commercial systems already available (~£150k) elsewhere in US and Europe.

Currently, no neural interface models exist that: (a) can be used in the electrode array design & manufacturing process and (b) includes both electric and mechanical electrode-tissue interactions. Inclusion of mechanical factors will also allow the researchers to predict tissue damage and electrode migration patterns. This project will be the first to have these capabilities.

People: 11 researchers (6 PDRAs and 5 PhD students) will be trained in this truly multidisciplinary project. Working collaboratively and publishing jointly, they will gain knowledge and expertise through the process of solving challenging problems. Follow-up projects both directly and indirectly stemming from this interaction provide further capacity building opportunities